The effect of parenting interventions on intimate partner violence

Intimate partner violence (IPV) and child maltreatment (CM) are widespread and serious issues, which have severe immediate and long-term consequences (UNICEF, 2014)(WHO, 2013b). In recent years, there has been a call for greater collaborative efforts to address both of these forms of violence concurrently, however, the evidence base on programmatic efforts on doing so remains limited (Bacchus et al., 2017). In the field of CM, parenting programmes have been identified as a promising strategy for reducing and preventing violence (Knerr et al., 2013). Given the various intersections that exist between IPV and CM, such as their shared risk factors and intergenerational effects, parenting programmes may provide a unique opportunity to address both forms of violence simultaneously (Guedes et al., 2016). This doctoral research project responds to calls from researchers, practitioners, and policymakers for an increase in collaborative prevention efforts that address IPV and CM simultaneously. More specifically, this project seeks to examine how the parenting intervention Parenting for Lifelong Health (PLH) - a suite of programmes primarily developed to reduce CM - may reduce and prevent IPV, both through its in-person programmes and its digital adaptations.